Salvsep dry polymer recovery

A project to deliver the design, manufacturing and field testing of a low energy pre-production
prototype machine to recover dry mixed polymers for recycling from organically
contaminated mixed waste plastic streams currently destined for landfill.